AlgaRover: Macroalgal Aquaculture Marine Biodiversity Observation AI Rover (MAMBOAR)

UK aquaculture SME SeaGen's focus is on creating technology and infrastructure that can unlock the potential of seaweed in the global battle against climate change. Our belief is that automation, robotics, data and a little imagination can hold the key to a scalable and sustainable future for seaweed aquaculture and for the planet.

Seaweed aquaculture is still in its infancy and questions remain regarding its impact on marine biodiversity. Current biodiversity monitoring solutions are limited by cost and labour inefficiencies. The ability to gather detailed environmental information, consistently, and across seasonal and weather variations calls for automated solutions.

The project is a partnership between SeaGen and commercial seaweed farms Algapelago in Devon and Aird Fada part of the South West Mull and Iona Development Trust.

SeaGen is developing a remotely operated automated underwater vehicle (AUV) that is able to carry out biodiversity monitoring using environmental sensors, a camera system and passive acoustic recording. Machine learning will be used to develop methods for animal recognition and species identification. Our AUV glider (based on a previously developed design) is powered by electric thrusters giving it the ability to follow detailed "flight" plans. A solar PV docking station provides a charging point for the glider as well as a point for transmitting the collected data.

We see applications of this monitoring system in various marine developments including seaweed farms, bivalve, and finfish aquaculture, and offshore wind farms.

This project will focus on mounting an observation and sensor array onto our ocean glider and processing the data gathered using machine learning to 'match' against recorded species. We will analyse the data using machine learning, comparing with open source datasets to make species identification and quantification easier and faster. Live and organised data will be accessible to relevant stakeholders via an online portal that allows analysis and cross referencing of data.

Our project aims to make long term marine biodiversity monitoring of specific projects or areas more accessible and cost effective in the challenging remote coastal and off-shore environment.